The University of Essex and Climbing Trees Online Marketing KTP 24_25 R2

To develop a unique model, using Artificial Intelligence and Machine Learning techniques, to create a daily visual performance dashboard derived from numerous datasets, to enable an ethical marketing agency to optimise the online performance of their clients.